Unsupervised Speech Recognition

Automatic speech recognition is a method of transforming speech to text with computers. State-of-the-art techniques yield this mapping with supervised learning, a process that requires a large amount of transcribed speech data. Transcribing speech is expensive, making supervised learning less applicable to speech technology. This differentiates speech technology from other domains where labelled data is easier to produce, e.g. classifying pictures of cats and dogs. The difficulty in curating labelled speech data is especially apparent for languages with a low digital footprint, e.g. Xhosa.

These problems motivate solutions that minimise the required labelled data and ideally work in domains where speech data is scarce. Current methods use generative adversarial networks (GANs) to generate text from speech representations. Although GANs for speech recognition are initially successful, they have known limitations such as unstable training and the inability to produce diverse samples.

Recent advancements in generative learning provide many advantageous alternatives to GANs. This project aims to learn a speech-to-text mapping in low-resource scenarios with non-adversarial generative models such as diffusion, normalizing flows and energy-based models.